Studentship: Ribosome profiling of cattle NK cells: insights into the development of phenotypic variation and the impact on viral infection

Technical abstract
NK cell functions span both the innate and adaptive arms of the immune system and are essential in controlling viral infections. However, before an NK cell becomes functional it has to be 'licensed' to ensure it does not kill healthy host cells. Licensing and subsequent immune functions are all mediated by a diverse array of cell surface receptors many of which recognise equally diverse MHC class I ligands. This natural genetic diversity creates individuals that differ in their response to particular pathogens. We have established that cattle possess the most diverse receptor and ligand gene repertoire studied to date. The transcription of these receptors varies between animals and between individual NK cells within the same animal. Strikingly the transcription of particular receptors is dictated by the MHC genotype of the individual animal, an entirely novel finding. Consequently NK cell mediated immune responses between individual cattle are likely to be highly variable, and a pool of natural genetic variation exists that could be exploited to improve disease resistance. Our hypothesis is that the NK cell response to viral infection is determined by an animal's NK cell receptor and MHC genotype. Aim 1: characterise and compare NK cell receptor translation patterns in vivo. Aim 2: characterise and compare NK cell responses to viral exposure in vitro.